Biophotonics for healthcare with fibre optics and single photon detection

This project aims to advance emerging optical technologies, including single photon detection systems and fibre optics, for improved healthcare technology. Fibre optics provide an optical window to the internal organs. Light interaction at the individual photon level with internal tissues can reveal the presence or progress of disease. This project will be focussed on practical development and demonstration of new healthcare technology in collaboration with clinicians and medical researchers at the University of Edinburgh. Depending on the applicant interests, this project has the opportunity to focus on basic research technology, including quantum technology, in the lab or move all the way to practical application in medical environments. The student will have the chance to collaborate with a wide group of researchers, from fundamental physicists to those tackling the current healthcare challenges. The candidate will join groups at the Heriot-Watt University, Institute of Photonics and Quantum Sciences https://tanner-lab.org/ , http://phi.eps.hw.ac.uk/ with strong links to and collaboration with healthcare research at the University of Edinburgh, QMRI